Early Modern Dress in Your Hands

There is an international fascination with clothing and fashion. This is, in part, because clothing brings the past closer. It seems both familiar - we can imagine ourselves wearing these garments - and exotic - how could someone have possibly managed to wear such odd and uncomfortable clothing? But dress and textiles are fragile objects that require specialist display facilities; historic fabrics cannot be shown and handled with ease. Remaining behind glass, items that the public most want to touch, try on and experience, can seem removed from all but the most expert of visitors. Paradoxically, the materials that offer one of the most accessible routes to an understanding of our shared past are amongst the most difficult to access.

The aim of this project is to break down these barriers and create a stimulating experience of Early Modern dress for a range of different audiences, an experience that is firmly rooted in AHRC-funded research. It will take the new knowledge that was developed between 2007 and 2009 through the AHRC Early Modern Dress and Textiles network and animate the understanding of Early Modern Fashion at the V&A. Over a 12 month period, the V&A's curatorial and learning staff and their collaborators will reach a broad audience through two in-depth, museum-based targeted projects: creating new resources for secondary school teachers and designing and delivering a performance project with a community group. These will be supplemented by additional online resources for a general audience, including a professionally produced film that will provide insights into how clothing was perceived from a literary as well as historical point of view. The entire project will be book-ended by evaluation workshops with key partners to ensure that the broader UK museum community can benefit from our learning.

Potential impact
At the V&A, each major gallery project aims to cater for particular audiences. The new Europe 1600-1815 galleries have concentrated on families, students (from both the creative industries and cultural history), and independent adult learners including European visitors. Focus group work with different audiences (adults, students, families) was undertaken in 2010 to inform the development of the V&A's Europe 1600-1800 Gallery. This research demonstrated that potential visitors saw this important period in European history purely as a time of religious turmoil, warfare and plague, citing only the French Revolution as a key event. There was little understanding of the social changes, creativity and innovation that took place over those two centuries across the European continent. The materials that will be developed to translate the AHRC network findings into tangible experiences will challenge this simplified view of the past and offer a very different way of thinking about our European heritage. In developing this proposal we have worked closely with our key stakeholders who know their different audience requirements well: the Victoria & Albert Museum and their Learning Department, the Royal Borough of Kensington and Chelsea (RBKC) Arts Team, Theatre Complicite and the School of Historical Dress, established by Jenny Tiramani. This has allowed us to develop a range of targeted resources and experiences to reach two very specific groups with whom our partners will work directly (school children and adults who form part of the V&A's social inclusion programme) as well as a broader audience who will have access to our film and digital materials. As our letters of support indicate, we have worked closely with the relevant schools and local authorities in designing this programme and the evaluation that will be undertaken is designed to assess the success of the different approaches in making a difference to these very different groups. This will allow the V&A and its partners to extend its provision of advice and examples of good practice to other museums and galleries whose curators and educators want to make their collections of dress and textiles more accessible to similar audiences.

The long-term impact of these projects will be in the evaluation of the interventions and the dissemination of the findings to other museums and galleries who are exploring how to bring objects that are behind glass and the complex ideas that are so often associated with these materials to a wider audience in ways that are manageable, sustainable and exciting. We would expect to measure the success of these interventions both qualitatively and quantitatively, including metrics on YouTube viewings of the John Donne elegy film (and the associated comments) and 'click-throughs' to the more detailed materials that will be available on the V&A website associated with the Europe, 1600-1800 and Fashion galleries. All schools who visit are asked to complete an evaluation form and a profiling report is produced annually, tracking attendance and level of satisfaction with the quality of the service. TES also ask for feedback from teachers who download any resources from their website and will be providing information to us on V&A downloads. We would also track return visits on the part of schools.